System Change, Not Climate Change!': climate movements and the re-imagining of a cancelled future

Climate movements and climate movements have spread across the world, and their protest action and calls for change have become both widespread and, in some cases, well supported. Nonetheless, the gap between what is needed and what is being done is growing ever larger, even while every scientific signal flashes red.

Despite both growing public consciousness and lagging state action, political conversations about climate change focus predominantly on gradual reform rather than fundamental change. Gramsci's political theory of cultural hegemony, adapted and updated by Fisher to adjust for capitalist's latest neoliberal trend, that we can understand this seeming contradiction.